A novel ventilation-pollution nexus framework for offsetting carbon by smart indoor spaces

This project will focus on building a ventilation-pollution nexus framework for offsetting carbon in indoor spaces. The work would: Build a framework for the ventilation-pollution nexus for indoor spaces by defining LCS deployment strategies that represent various types of
building occupancy Carry out real-world pilot studies by deploying a network of low-energy/low-cost sensors in indoor spaces, e.g. schools/offices/University buildings Develop easy to adopt data processing techniques for end-users to build a ventilation/IAQ database for diverse spaces Develop a predictive model to exploit the wider adoption of LCSs and inform decision making as part of green innovation. The expected outputs would include a novel verified ventilation-pollution nexus framework in the form of a tool and 3-4 open-access research publications to support decision making in various aspects of ventilation/IAQ